Homotopy coherent structures in algebraic quantum field theory

This project is about studying the time-slice axiom in a higher homotopical framework for algebraic quantum field theory. The aim is to determine and investigate the relevant homotopy coherent algebraic structures arising in this context. A comparison to the well-studied E_n-algebras from topological quantum field theory will be attempted.